Quantum Magnon Spintronics

Spintronics is the area of research dedicated to the study of how 'spin'--the quantum mechanical currency of magnetism--can be used realize new types of information transport, storage, and processing system which surpass the capabilities of those currently found in our computers and other electronic devices. Over the quarter century since its conception this field has branched in many directions. Some have already delivered spectacular real-world impact: spintronic magnetic field sensors are, for example, the bedrock of contemporary hard-disc technology and key players in the choreography of the information age. Others hold exciting promise as the basis for technologies of the future: a host of spintronic sub-disciplines feature among the most active and innovative areas of contemporary solid-state physics research.

Today, with many spintronic sub-fields now well-developed, there is mounting interest in unlocking the rich and subtle physics which connects them. Against this background, this proposal is about recognizing and investigating a new and exciting frontier: the interface between magnonics and magnon spintronics, and quantum information.

The field of magnonics is the area of magnetics dedicated to the science of quasi-particles known as magnons. In certain magnetic systems, magnons are able to play the role of microscopic spin-carrying tokens which can be generated and transmitted over relatively long distances (up to centimetres) and at high speed (many tens of kilometres per second). Magnon spintronics, magnonics' emerging sister discipline, is concerned with structures and devices which involve the passing of spin-information between magnons and electrons, the familiar workhorses of conventional electronics.

As appreciation of the interplay between magnonic and electronic spin-transport deepens, so excitement surrounding its possible contribution to next-generation information technology heightens. To date however, work in magnonics and magnon spintronics has focused on the study of room-temperature magnon and magnon/electron systems in the classical limit. As a result, the field of experimental quantum measurement and information processing has yet to explore what the magnonic theatre has to offer.

This project will develop the first experimental systems dedicated to a broad and systematic investigation of magnonics and magnon spintronics at the quantum level. Building on this, it will take the maiden steps towards accessing the new physical insight and potential technological opportunity at the interface between the rich physics of magnonic and magnon spintronic systems, and the techniques of contemporary quantum measurement and information processing. If successful, it will define and open up an entirely new field of research: quantum magnon spintronics.

Potential impact
Through their future role in information processing, measurement, and sensing technology, the individual economic and societal impacts of the fields of magnonics, magnon spintronics, and quantum information could be very significant indeed. Embracing them in concert as is proposed in this project has potential to precipitate even more enabling advances.

The project promises to strengthen the UK's position as an incubator for disruptive new technologies. Some possible applications of the experimental systems at the focus of the proposal--particularly those linked to quantum systems--are likely to take decades to make the transition from the laboratory bench to industrial development, whilst others--particularly those related to stand-alone sensor technology--could be translated into commercial products on much shorter timescales. The work will build on-and broaden the scope of-our national scientific capability in the prominent fields of magnonics, magnon spintronics, and quantum information, and allow the UK to take ownership of a new cross-disciplinary technologically relevant research area which straddles all three.

Outreach and public engagement activities which will run hand-in-hand with the scientific work programme will communicate the context, aspirations, and results of the research to the public (adults and children, locally and nationally) in an inspiring, accessible, and imaginative way. A particular highlight will be a highly visible artistic collaboration the acclaimed Oxfordshire artist Angela Palmer. As well adding in a research-specific way to the richness of the project, this will make a very positive contribution to the more general effort to improve the public perception of science and scientists.